Optimised designs for fault-tolerant quantum computers

Quantum systems can store and process quantum information, opening up the prospect of new technologies that outperform conventional supercomputers in many areas. However, quantum information is more fragile than classical binary information, being more susceptible to noise and rapid degradation. To build a reliable device, quantum information must be stored within an abstract quantum codespace that protects it against noise. Quantum computers must also tolerate faults occurring while processing information. This project will develop new techniques for fault-tolerantly storing and processing quantum information, including development and implementation of a new compiler for compressing quantum circuits into the fewest possible number of gates.